After Rushdie: Muslims, Freedom of Expression and the Politics of Controversy

The aim of this project is to examine recent Muslim-related controversies concerning the limits of freedom of expression and the right to religious liberty. It will do this in an original and innovative manner by developing a conceptual and critical methodology that seeks to move beyond the legalistic discourse of rights through which these controversies have hitherto been addressed. In so doing, the project will contribute to new ways of understanding how to negotiate cultural and religious antagonisms involving Muslims in multicultural societies.\n\nThe idea that the controversy over The Satanic Verses demonstrated how western liberal society is fundamentally at odds with 'Islam' has been further entrenched in the intervening twenty years, aided and abetted by major historical events such as September 11 2001, and the bombings in London in July 2005, which calcified a growing unease about Islam and Muslims within culturally diverse societies in the West. But a number of Muslim-related controversies concerning freedom of expression that have occurred since the Rushdie affair also crystallized this seemingly irresolvable stand-off between western liberalism and Islam: the murder of the Dutch film-maker, Theo van Gogh; the furore over the publication of cartoons in Denmark depicting the Prophet Muhammad as a terrorist; and the recent (non) publication of a romantic novel about one of the Prophet's wives, The Jewel of the Medina.\n\nThe difficult and sensitive terrain of conflicting rights is one of the key faultlines in any society, but especially so in culturally diverse societies consisting of many fundamental incommensurabilities in beliefs, ways of being and social practices. It is therefore perhaps unsurprising that the terms of debate during the Rushdie affair and in each of these subsequent controversies has been determined by the legalistic discourse of 'rights': the right to freedom of speech versus the right to religious liberty, which religious groups take to include the right not to have their most deeply held beliefs subject to mockery and abuse (articles 19 and 18, respectively of the UN Convention on Human Rights). The evidence of the Rushdie affair, and these successive controversies, is that a legalistic discourse of 'rights' derived from liberalism cannot successfully arbitrate conflicting positions within a culturally diverse society, in which at least one of the antagonists may not be articulating themselves from a liberal position. Far from resolving conflicts over freedom of expression, the discourse of rights leads to entrenchment and stalemate. For example, there has been a noticeable hardening of emphasis amongst many liberals in favour of freedom of speech as an absolute prerogative. For them, a secondary right to offend can be derived from the fundamental right to freedom of expression. This has predictably led to the invocation of an absolute right to be free from being offended by their Muslim opponents.\n\nThis project will attempt to move beyond the legalistic framework that has led to this impasse, in favour of proposing that the right to freedom of expression (which is non-negotiable) should be accompanied by an ethics of social responsibility that must be exercised by both 'authors' and 'readers'. This responsibility must be based on propriety, i.e. a responsibility to speak 'appropriately' and to interpret 'properly'. This necessitates a close examination of the 'texts' themselves (be they novels, cartoons or films), as well as the claims and counter-claims surrounding them. Only then can a judgment be made about the propriety of the behaviour of both those who created the works, and those who consumed them, those who provoked and those who were provoked.

Potential impact
The following will benefit from the proposed research: media professionals and organizations; policy oriented organizations working in the field of intercultural relations, such as the British Council's cultural relations think-tank, Counterpoint, the Open Society Foundation (OSF), and the Institute for Strategic Dialogue; interfaith organizations working to develop better relations between religious communities, such as Building Bridges (specifically those in Lancashire, based in Pendle, and Nelson and Brierfield) and the Church of England; Muslim organizations, community leaders and activists, such as City Circle, the Islamic Society of Britain, Engage, and the Muslim Council of Britain; local councils, particularly community relations teams; school teachers and pupils; writers' and artists' organizations such as PEN and Index on Censorship; writers, artists and intellectuals engaging in inter-culturally sensitive work; publishers; Muslim and non-Muslim readers of literature and consumers of cultural products.\n\nThe specific impacts on the above beneficiaries all lead to the general benefit to society of better relations between different cultural and religious communities that have different concepts and traditions of interpretation. Specific benefits will include greater awareness by media professionals covering culturally sensitive topics of the ethical responsibility to engage with different traditions and criteria of analysis and interpretation amongst the participants in a controversy, and the understanding of wider issues concerning freedom of expression in culturally diverse societies; the development of greater understanding amongst Muslim organizations, activists and communities about how to approach Muslim-related controversies in a more productive, critically open, and dialogic manner; the enabling of better inter-faith dialogue and initiatives using the findings of this research to aid the work of inter-faith organizations, local councils and schools in developing better community relations; the raising of public discussion and awareness about issues concerning artistic responsibility and the limits of freedom of expression in culturally diverse societies, particularly amongst creative professionals and practitioners; and the engagement of general readers of literature and users of other cultural products with issues concerning the responsibility of cultural consumers in negotiating culturally difficult and sensitive texts. The ultimate impact of this research will be to contribute to the capacity of the stakeholders and wider public to develop productive cultural dialogues rather than conflicts. The research will thus impact on the social well-being of the nation and contribute to its quality of life by enabling users of the research to approach cultural faultlines in a multicultural society in a different and more productive manner than has hitherto been the case.